Mechanical Paper Bleaching IV

"Bleaching pulp to produce standard white paper is an extremely chemically-intense and environmentally hazardous element of the multi-stage paper production process. We are developing a novel proprietary system for bleaching based on existing technology, using absolutely no chemicals.
As papermaking sector is growing and adjusting rapidly to the environmentally conscious processes worldwide, our partnership’s growing customer base demands systems that comply with non-timber paper production practices (waste- and straw-to-paper applications in particular).
Our simple mechanical process is applicable to all existing and new pulp and paper manufacturing facilities, anywhere, and integrates with all quality and appearance standards of the industry, bleaching paper pulp to 80% brightness without using any chemical solutions.
"